Computational Seeding of Bio-Receptive Materials

Computational Seeding of Bio-Receptive Materials is an interdisciplinary research proposal that brings together a design team with high expertise in architecture, biology and engineering. It aims to develop an innovative wall-panel system capable of growing microorganisms directly on its surface. By utilizing novel design engineering methods the research seeks to improve facade performance through the implementation of a new type of biologically receptive concrete. This system intends to overcome many of the limitations of existing green walls, particularly the need for mechanical irrigation systems and expensive maintenance.

This proposal responds to the urgency of improving the environmental quality of our cities. Climate change, increasing levels of pollution, and the loss of pervious surfaces within the urban fabric, has resulted in an ongoing effort of making our cities greener and more sustainable, especially in the developed world. Building envelopes, in particular roofs and facades, have been targeted as an opportunity for greening. However, current 'green walls' have proven expensive to implement and manage. This notion of 'greening' has also failed to address the increasing loss of cryptogamic cover surfaces (algae, mosses, lichens, etc.), which due to their scale have passed rather unnoticed in our cities.

In response, biologically receptive cementitious materials have been studied and chemically altered to provide pH levels, porosity values and water retention properties that are favourable for microorganisms to establish and proliferate. The adoption of biologically receptive concrete as a means of fostering green growth has the potential for the building's façade itself to become the biological substratum for the growth of photosynthetic systems.

Potential impact
Computational Seeding of Bio-Receptive Materials is designed to deliver wide-ranging impact:
- Societal (general public and policy makers): Increasing green surfaces in the built environment, improving the environmental quality of our cities and enhanced quality of life.
- Academic: Creation of knowledge through design engineering and scientific testing of biological/environmental material performances, feeding into parallel areas of research.
- Economic (industry and government): Design and development of novel processes are anticipated to lead to commercialisable products, fostering economic performance and competitiveness, while improving efficiencies in cost and maintenance for diverse stakeholders.
- People: Develop a team with world-leading expertise in design, engineering and biology/environment working at the interface of a broad range of disciplines and with strong industry partnerships.